Optimising interactions with virtual environments

Virtual and Mixed Reality systems enable users to experience different configurations of digital media and computation that give different senses of how a "virtual environment" relates to their local physical environment. In Human-Computer Interaction (HCI), new computational models capable of representing physical and virtual space have been recently developed, thus solving the problems of how to recognise virtual spatial regions starting from the detected physical position of the users.

How the brain represents physical versus virtual environments is also an issue very much debated within Psychology and Neuroscience with some researchers arguing that the brain makes little distinction between the two while other studies have shown that different brain areas represent different environments and that they are processed in different time scales.

The overarching goal of this PhD project is to adapt the computational models developed in HCI and apply them to psychological scenarios, to test whether the environmental processing within the brain is different as proposed. This information will then refine the HCI model and ideally allow a refined application to sub-populations of interest